BBSRC-NSF/BIO - Host immune suppression as a key adaptation enabling bacterial symbioses

Symbiotic microbes are increasingly being recognised as playing important roles in many aspects of plant and animal biology, for example in development, reproduction, immunity, nutrition, and defence. Yet we still have a limited understanding of what shapes the evolution of these important interactions, such as why one host species may establish a partnership with a given symbiont while a sister species does not. A key hypothesis is that the fate of many symbioses is determined by the properties of the host immune system. The immune system is tasked with the challenge of regulating beneficial microbes while combating often closely-related pathogens, which can cause devastating disease. However, the importance of the host immune system in mediating the evolution of symbiosis remains unclear.
Invertebrates, in particular, have repeatedly formed symbioses with microbes for metabolism, resources, and protection. For example, the facultative symbionts of insects can expand their hosts' diet breadth or confer resistance to pathogens and pesticides, and drive rapid host evolution. What is striking about facultative symbionts is that they are not present in all species: a symbiont may be common in one host species yet rarely found in a close relative. This suggests a dynamic interplay between host and microbe that can drive symbiont spread or loss over relatively short evolutionary timescales.
Our pilot data has shown that hosting certain symbionts leads to a sharp decrease in the expression of key immune genes in aphids. This suggests host immunity is of central importance to the evolution of symbiotic relationships. Gaining a mechanistic understanding of how immune systems interact with symbionts is not only critical for understanding host-microbe evolution, it also has relevance to many invertebrates that commonly carry symbionts, including pest species that vector devastating diseases of crops, livestock and humans (e.g mosaic viruses, malaria). Understanding how host immunity shapes host-symbiont relationships is therefore highly relevant to BBSRC's priority research areas in sustainable agriculture and food security.
The primary aim of our proposal is to test the hypothesis that host immune suppression is a key mechanism explaining the distribution of symbiotic microbes across insect species. Our second aim is to determine whether there is a trade-off in the ability to harbour symbionts and resist pathogens. Aphids are uniquely suited to meet these aims because they have strong non-random associations with symbionts: a symbiont species may be common in one aphid species, yet rarely found in a close relative.
We will meet these aims in four Work Packages (WPs) that integrate cutting edge genomics with experimental manipulations that will link immune responses with symbiont associations across diverse host species. WP1 will determine whether host immune suppression is a mechanism allowing symbionts to establish in different host species. WP2 will establish if immune suppression impacts the costs, benefits or stability of symbioses. WP3 will reveal whether hosts trade-off in their ability to host symbionts and resist pathogens. Finally, WP4 will compare the genomes of virulent to non-virulent symbiont strains using a novel symbiont culturing technology to identify genetic features that underlie pathogenicity in symbiotic microbes. This will also provide key insights into whether symbionts, or hosts, are responsible for immune suppression.
Together, our cross-species approach will transform our understanding of how host immunity moderates relationships with symbiotic microbes, which will have broad relevance across organisms. This includes many pest species of global importance in agriculture and medicine. Our proposal will thus provide key insight into how invertebrates form and maintain relationships with microbes that can drive rapid adaptive evolution in species of central importance to food security and health.

Technical abstract
Bacterial symbionts are widespread in eukaryotes and often provide beneficial functions that profoundly influence their hosts' biology. Invertebrates, in particular, have repeatedly formed symbioses with microbes for metabolism, resources, and protection. For example, blood and sap feeding insects rely on symbionts for nutrition; however, these insects are also host to pathogenic microbes that are vectored to crops, livestock, and humans, causing devastating diseases. Relatively simple invertebrate innate immune systems are tasked with the challenge of regulating beneficial microbes while combating often closely-related pathogens. A critical unanswered question is whether the invertebrate immune system is a key mediator of both pathogenic and symbiotic relationships across host species.
Our pilot data has shown that hosting certain facultative symbionts leads to a sharp decrease in the expression of key immune genes in aphids. The primary aim of our proposal is to test the hypothesis that host immune suppression is of central importance to the evolution of symbiotic relationships. Our second aim is to test whether there is a trade-off in hosting symbionts and resisting pathogens. Aphids are uniquely suited to meet these aims as they have strong non-random association with facultative symbionts: a symbiont may be common in one aphid species, yet rarely found in a close relative. We will employ state-of-the art genomic techniques to link immune responses with symbiosis phenotypes across host species. We will also employ a novel in vitro system that allows us to culture previously uncultivable microbes to identify symbiont derived genomic features that underlie pathogenicity, and help identify which symbiotic partner is responsible for the immune suppression phenotype. Together, our comparative approach will provide an unparalleled understanding of how host immunity moderates relationships with symbiotic microbes, which will have broad relevance across organisms.